The Scene of the Crime: Nationhood and the Postcolonial Contemporary in South Asian Diasporic Crime Fiction

Anglophone diasporic crime fiction - written by authors of Indian descent who are based
in the Global North - offers a double lens: firstly, it allows us to investigate how the
uneven terrain of the nation-state, race, class, gender and caste in this contemporary
global form is negotiated transnationally; and secondly, it pushes for a reassessment of
the relationship of diasporic fiction with the shifting terrain of postcolonial Indian culture
and society. I examine how this fiction challenges the paradigmatic frame of the nation
and nationhood, and responds to questions of diasporic belonging and representation.